Quiet Bins

"This Innovation Voucher played a key part in furnishing the project with a acoustic report that captured the benefits of the Quiet Bins liner. The business will now be in a strong position to created additional sales by giving Waste Management the confidence to install the liner knowing all claims can be formally backed up.

The support would also help introduce recycling bins into areas that historically were deemed unsuitable due to noise issues. This would allow a greater opportunity for glass bottle recycling to reach its full potential."
y